Biodynamics Atlas

This venture will explore the intersection of Artifical Intelligence, Cybergenetics and intracellular dynamics data to usher in Engineering Biology the era of Generative Pretrained Transformers. By integrating cutting-edge technologies and interdisciplinary collaborations, we aim to address bioprocess control, real-time monitoring, and release testing challenges. Our initiative seeks to harmonize digital and biological data, bridging theoretical and practical gaps in biomanufacturing.